Hybrid Creativity: web-based multi-user creative collaborative app augmenting creativity through symbiotic AI/Human work flow within hybrid-working conditions

NeuroCreate's AI creative collaborator sparks human creativity by inspiring, expanding and analysing ideas for creative industries professionals within strategy and content creation. It is a visualised 'thinking' tool that facilitates creative-thinking and augments the creative process. It digitises design-thinking tools and provides a flexible digital innovation framework.